PATROL – Propeller with Adjustable Thrust for Reducing Operational Losses

Propeller with Adjustable Thrust for Reducing Operational Losses "PATROL" is a project led by Teignbridge Propellers International in partnership with; University of Warwick manufacturing group (WMG) and iNetic.

This pre-deployment trial-based feasibility study will develop a cutting-edge, fully electric azimuthing podded drive with an automated control system to adjust the thrust loading on the propeller blade to improve propulsion efficiency and reduce emissions from marine vessels.

Our project aims to create a novel and impactful electric propulsion system utilising an azimuth pod design with a highly efficient propeller system featuring adjustable control surfaces. This initiative will integrate a compact electric motor and transmission propulsion driveline with advanced inverters and a DC power system, coupled with the azimuth pod, to develop an effective, efficient, and versatile drive suitable for medium power applications like workboats. The innovation of merging this new propeller with an electric drive results in total energy consumption improvements that surpass the individual efficiency gains of each component. These advancements are expected to significantly reduce emissions using battery electrical storage and decrease the amount of material (battery, mass, and power) needed by enhancing energy utilisation and efficiency.

In order for the International Maritime Organisation and the UK government to meet their targets of 50% reduction in carbon emissions by 2050 (compared to 2008 levels), technologies such as PATROL must be developed in order to reduce carbon emitted by hydrocarbon burning vessels which currently dominate marine transportation.

In addition, PATROL project's on-board data gathering and control system supports the UK Government's and the Department for Transport (DfT) plans for developing smart shipping in the maritime sector. This project could strengthen and enhance the UK's reputation as a leading maritime country in the field of electric propulsion and autonomous vessels.